Railway Digital Twin: Getting Best Value from Data

The vision is to develop a "Digital Twin" of the railway network that captures the key factors that cause network disruption. The Digital Twin can be used to explore scenarios that include changes in operations, vehicle and infrastructure reliability, crew availability, planned interventions (maintenance, refurbishment and renewal) and external factors - including weather and climate change. The digital twin needs to continuously learn and update from multiple sources to provide the most current representation of network disruption.